Drive with Confidence: A Safe and Secure Driving System to Mitigate Remote Vehicle Hijacking Risks

The increasing advancements in vehicles in terms of Vehicle-to-Vehicle (V2V), Vehicle-to-Infrastructure (V2I), and In-Vehicle Communications have transformed today's vehicles into more than just a transportation medium. With 85% of new cars in the UK being connected vehicles and projected to reach 100% by 2026, these vehicles produce up to 25GB of driving data every hour, according to an EU report. Although these advancements have improved driving safety and optimised travel costs, the risk of remote vehicle hijacking has also increased. The number of reported cyberattacks on connected vehicles has significantly increased in recent years, highlighting the need for improved cybersecurity measures for connected vehicles.

Towards this end, a team of experts from the Cyber Security Research Group (CSRG) at Nottingham Trent University aims to develop a "Drive with Confidence: a safe and secure driving system to mitigate remote vehicle hijacking risks". This will help prevent unauthorised access to steering wheels, disabling brakes, locking doors, engine disruption, path forging, location and identity manipulation, denial of traffic service, and vehicle tracking (https://www.darkreading.com/edge-articles/car-hacking-hits-the-streets). In summary, the " Drive with Confidence " project addresses the growing concern of cyber security threats in connected vehicles by developing a secure driving system